Computational Functional Annotation of Crop Genomics using Hierarchical Orthologous Groups

Hierarchical Orthologous Groups (HOGs) provide nested groups of genes that make it possible to compare highly
diverged and similar species in a consistent way. Despite the large number of function prediction projects there is
currently no tool capable of exploiting this rich source of information. This project aims to provide such a tool and use it to
mine crop genome data and improve functional annotation.